Secure Proxy for Information assurance using TrustZone - SPITZ

We propose the development of a secure platform to enable remote working on untrusted (BYOD) user devices. We will show how an untrusted (BYOD) device can be used as an ultra-thin client in combination with a trusted intermediary (mobile wiifi like) device to provide secure access to company IT systems. Our solution uses an innovative combination of TrustZone security functionality and remote / virtual desktop software in a trusted device with an ultra-thin client app running on the untrusted user device. This combination ensures that no company data is stored on the untrusted device and that access to the company network cannot be gained from the untrusted device. Many previous attempts to provide trusted BYOD for sensitive workers have foundered due to their reliance on special hardware or feature integrations in the untrusted device itself, which severely limits choice and value of the BYOD aspect. This project solves that problem whilst bringing more reliable security. The consortium comprises Thales UK Research and Technology, Trustonic Ltd and HW Communications Ltd.